Synthesis and Biological Evaluation of Terpene-derived Natural Products

Development of novel natural product-derived biologically active molecules, synthetic methods to allow the construction of diterpene and sesquiterpene structures that will be evaluated for their biological activity.

Thesis Title